TLG - Puppix - Physical Puppetry Performance for Digital Motion

Following the successful completion in September 2023 of their UKRI-funded MyWorld Challenge Call accelerator, working with Digital Catapult and The University of Bristol, The Black Laboratory showcased a prototype of a system at the Bristol Tech Festival that allows digital animated and digital controlled characters to be performed using the techniques of physical puppet performance.

The Black Laboratory's successful My World Collaborative Research and Development bid, in partnership with researchers from the University of Bristol Department of Film and Television and supported by the NVIDIA Inception program, will further develop **puppix** - The Black Laboratory live puppet performance system technology, to create a production-ready, customisable, modular, performance system for physical puppet characters and their digital twins in any desired design - from cartoony childrens' characters to realistic animals and creatures.

Ben Mars, director of The Black Laboratory said "The goal of our puppet performance system is to allow directors and actors to work with non-human characters with the same flexibility, freedom and immediacy as human actors, by bringing all the characters in a scene together into the same moment in time and space.
We're excited by the expanded possibilities that our collaboration with the University of Bristol Department of Film and Television will offer - for puppeteers, animators, performers, creators and audiences to collaborate together to create amazing character stories, performances and experiences"